ENSA = Enhanced Situational Awareness for robotic vehicle control

We are developing Remotely Piloted Aircraft for use in commercial applications. In this Feasibility Study we plan to demonstrate a new user experience to better enable a remote pilot on the ground to manually control the landing of the RPA. The manual option is often used in an emergency situation. We urgently need to improve the situational awareness of the remote pilot on the ground. The technical challenge involves the demonstration of a new software user experience involving the use by the remote pilot on the ground of head-up display type glasses in which graphics and text can be superimposed on the view of the pilot, together with headphones in which computer-generated speech can be superimposed on surrounding sounds. The overall aim is to demonstrate the augmentation of the surrounding visual and aural reality by superimposing computer-generated symbols and sounds to increase situational awareness.